"Hell is in her eyes": Truth claims about feminine public performers in Northern India, 1902-1952

Between 1902 (the year the first gramophone recording was made in India), and 1952 (the year the Indian government
banned women public performers from singing on the national radio unless they met certain conditions of 'respectability'),
feminine public performers fell from social and political favour. By studying non-fictional sources that deal with cis and
trans women from traditional performing communities, I wish to understand how public discourse shaped and mirrored
changing notions of gender, performance, and identity during this significant and under-researched period in Indian
history.